The ontological and aesthetic nature of harmony

The research is in the metaphysics of harmony. The idea of pursuing this subject at research degree level originates from my dissertation for the Master's degree in Philosophy on the ontological and aesthetic nature of triadic harmony. Although the philosophy of music has recently seen a surge in publications, much of what has been written on musical ontology and aesthetics focuses on works of music, performances and musical traditions. Conversely, little has been said of the ontology and aesthetics of harmony - the vertically represented structure of music - which is the subject of this proposed research. My ambition in pursuing this topic further stems from the contribution that it will make both to philosophy and music, in that it couples contemporary metaphysics with musicology in an attempt to construct a philosophical theory of harmony that is also imbued with a detailed understanding of both music theory and acoustics.

The current project is thus not solely original in its philosophical subject matter but also distinctive in its musicological approach. Although there is vast literature on harmony within the field of musicology, research in this area tends to focus on the uses and properties of chords concerning their structure, progression and interrelation in the syntax of composition. Contrastingly, in my doctoral research I have set out to investigate the ontological and aesthetic nature of harmony further by seeking to achieve the following aims: 1 give a detailed account of the ontology of chords qua sounds; 2 illuminate the debate around the perceptual nature of chords; 3 offer an explanation of the putative metaphysical ties between the acoustics of sound and the aesthetics of harmony; and 4 provide a comprehensive account that incorporates the issues arising from different tuning and temperament methods into my assessment of the aesthetic nature of harmony. I started to meet the first aim by delving into the ontology of sound with a view to defending my own theoretical position on the nature of chords qua sounds, in light of the current philosophical debate.

The second aim of my proposal concerns both the perception of chords as a coalescent simultaneity of sounds and the aesthetic judgement that is made of them in terms of either consonance or dissonance. In my earlier work, I sought to investigate the perceptual properties of chords that enable us to identify them as single entities in view of Casati and Dokic's discussion of the notion of phenomenal transparency, as well as Scruton's understanding of chords as Gestalten. In this doctorate project, I intend to revisit the perceptual nature of chords by exploring the phenomenology of sound further, along with recent developments in Gestalt theory that may be applicable to the perception of sound. Over and above that, I aim to review both Helmholtz's theory of concords and discords, and Scruton's thesis of the context-sensitivity of chords in light of contemporary views from advocates of qualia theory and of the representative theory of perception, in order to establish how far objectivity can be observed in the study of harmony.

The purpose of my doctoral thesis is thus to provide a comprehensive philosophical account of our experience of harmony. My ambition in pursuing this research further has been fuelled by the original contribution it will make to the study of both philosophy and music, which is in perfect unison with the emphasis on interdisciplinarity enshrined both in the NWCDTP's research spirit and the University of Manchester's Strategic Vision 2020. My thesis is supervised by an exceptional Philosophy-Music partnership comprising Professor Julian Dodd, an expert in the ontology of music, and Dr James Garratt, a specialist in the aesthetics of music from the Music Department.